Approaching Cultural Value as a Complex System: Experiencing the Arts and Articulating the City in Leeds

This research project aims to propose answers to what is a notoriously difficult question: what, exactly, makes a cultural or artistic experience valuable? Such a question invites others that add detail and complexity: in what ways does any idea of value connected to the experience differ for those involved - the audience member, performer, or organisation hosting the event? Does a 'successful' experience mean the same thing for everyone who participates? How do individuals and institutions understand and express the value of the cultural/artistic engagement? And what are the best ways of seeking to capture the experience and the value it contains? We will address these questions through a wide-ranging participatory action research programme that looks at a variety of participants in cultural and arts in the city of Leeds, and in so doing we will add another question to those mentioned above, namely: in what ways does a vibrant cultural life provide value in a major urban centre? The project will utilise existing research connections between the University and several partner organisations, large and small, in the city - Opera North, Northern Ballet, West Yorkshire Playhouse, Yorkshire Dance, South Asian Arts, Thackray Medical Museum, Artlink West Yorkshire, Unlimited Theatre, Heads Together - as well as working with the NHS, Leeds City Council and Arts Council England.

Our research will use a combination of methods and approaches, and incorporate both range and specific focus. To begin, we will ask each of our partner organisations how they understand the value of the culture they produce and showcase, and what experience they think is created as a result. Bringing these partner organisations together to discuss this is a major part of the project, and an early workshop will facilitate this dialogue and exchange, which will be vital for the design of the next research phase. Following this, the project will focus on a single event - the month-long annual LoveArts Festival that focuses on disseminating NHS policy on good mental health and wellbeing - in order to track how questions of cultural value emerge and are experienced. The research team, which possesses expertise across a range of disciplines, from audience participation research and cultural policy to narrative representations of mental health, will work with Festival staff and those attending events to map, through interviews and participant observation, the different ways in which LoveArts works. In so doing, we will be seeking to both gauge the ways in which mental wellbeing is communicated and understood through artistic experiences, and chart how a cultural festival establishes the parameters (in terms of organisation, performance, audience recruitment etc.) that seek to make this happen. In turn, we will explore how the concentrated urban space of Leeds facilitates these processes, producing a city-specific experience of the arts and questions of mental health.

A final project workshop will return to the broad view. We will take the results of our analysis and conversations back to our full range of partners in order to share the conclusions and showcase how the work undertaken with LoveArts, added to the initial sector-wide exchange, can help provide a framework for the evaluation of the cultural/artistic experience in Leeds, understood as a broad category that includes individual reflection, commercial demands, and community cohesion. Our intention is is twofold: to suggest to arts organisations, the NHS and Leeds City Council what a conceptual model of an experience of cultural value in Leeds might be; and to produce fine-grained research, differentiated to meet the complexity of our subject matter, that can capture this.

Potential impact
The project necessarily places 'impact' as central to the development of collaborative research practice and design, with the aim to involve potential users of the research from the beginning of the process and to strategically expand our circles of engagement through the staged research design. 'Impact' becomes intrinsic to our methods, generated through creating open lines of dialogue with partner organisations, formal collaborators and communities of interest, on questions that are of importance and value to them. We aim for a complex interaction and the systemic participatory action research approach we adopt is chiefly concerned with working with partners to explore questions that already matter to them; it is through these interactions that the potential for ongoing 'impact' is manifest and which, in the course of the project timeframe actively enables engagement with larger audiences for our research.

Through our series of workshops, emerging out of the use of two systemic participatory action research cycles, we aim for a collaborative practice which is multi-vocal in its understanding and articulation of 'experience, 'culture' and 'value'. These workshops will raise awareness of the research project across a range of relevant user communities and contribute to plans for wider dissemination of outputs. We are supported in this aim by Arts Council England, who will provide a regional overview of cultural organisations approach to evaluating cultural value as well as the perspective of a major arts funder. Arts Council England have also pledged to provide us with access to the National Policy and Research Team, and through this we are well-placed to become participant in conversations about national arts policy in this area.

In addition to the report for the AHRC Cultural Value Project, we envisage a report for Leeds City Council, which will respond to a policy imperative to develop more robust data and better understanding of the 'impact and value of the cultural offer' in the city and to contribute more generally to the Vision for Leeds 2030. A version of this report will also be produced for the Directorate of Strategy and Partnerships at Leeds and York Partnership NHS Foundation Trust (a project partner and organiser of the LoveArts Festival) with similar aims to respond to policy debates around the provision of mental health services.

The innovative research approaches we showcase offer a platform for best practice in collaborative research environments and the opportunity to inform open discussion about research, research design and the different contributions of academics and external partners and to therefore support a solid basis for the formation of academic- partner collaborative research teams in the future. We will also actively engage with the AHRC to consider ways the research might inform future practice in Cultural Value-funded projects and activities.

The project PI, Stuart Murray, is Director of Arts Engaged Impact and Innovation Centre at the University of Leeds, a Centre established specifically to explore and develop innovative research practice that has impact and engagement with non-academic partners at its core, while Co-I Lorraine Blakemore is Arts Engaged Research Fellow in Government and Public Policy, one of five postdoctoral fellows with collective responsibility for the development of strategic thinking and innovative methodologies for the embedding of impact in all stages of the research process. Blakemore was selected for the AHRC Engaging with Government Programme, which aims to achieve sustainable relationships with participants and to inform the development of policy impacts in academic research. CI Helen Graham is Deputy Director of Leeds' Creative and Cultural Industries Exchange, a cross Faculty initiative that develops research engagement with the cultural and creative industries in Leeds and supports the development of nuanced understandings of research 'impact'.